Disability and the Poor Law 1755-1840

This PhD will not only challenge presentist explanations and solutions regarding the crisis of the high
street, but present and evaluate the history of Uppingham in a way that facilitates future policy being
built upon maintaining the town's essential character. The importance of this aspect is evident, as even
in the eighteenth century, Uppingham's famous market ensured the town did not 'fade into oblivion'
(Hughes, 2014).